Leadership and Economic Development

My research focuses on the role of leaders in development. institutions and historical factors have proved to be major determinants of the current differences in economic prosperity between countries.